Single-molecule detection of fluorescent biomolecular multiphoton excitation

The goal of this project is to establish the single-molecule detection of fluorescent biomolecule analogues as a real alternative to conventional approaches. It will use state-of-the-art ultrafast lasers for multiphoton microscopy, together with new fluorescent building blocks that are synthesized by collaborators in the UK, USA and Sweden. The student will gain experience of fluorescence techniques, ultrafast lasers, and the single-molecule characterisation of biomolecules.